University of Wolverhampton and Warrior Doors Limited

To improve design for manufacture through technological expansion including design for BIM, introduction of 3D CAD and FEA and to introduce a NPD process.